MSc Nature, Society and Environmental Governance

My ambition for doctoral study is to generate research centred on exploring the implementation of nature-based solutions in advanced economies, with a view to reduce economic inequality in vulnerable communities.